Non-Attrition HAART nanoparticle therapies for HIV/AIDS Drug Delivery

New nanomedicine approaches are being developed to significantly enhance HIV/AIDS treatments. The medicines will be aimed at targeting the virus in areas that are very diffcult for conventional drugs to reach. The work builds on previous success at the University of Liverpool and has a plan to fully engage with the public.